ISPG/IIA Studentship: Chemo-protective effects of dietary isothiocyantes and selenium

Technical abstract
This study will investigate if a combination of selenium and isothiocyanates in cultured cells systems (human colon adenocarcinoma Caco-2 and hepatoma HepG2 cells) will offer additive or synergistic effects to improve antioxidant capacity. It will also allow us to determine the impact of these food components on epigenetic events such as DNA methylation and/or histone regulation, helping to identify changes in the regulation of gene expression.